SynbiCITE - an Imperial College led Innovation and Knowledge Centre (IKC) in Synthetic Biology

Synthetic biology is a new and exciting research field that brings together biological scientists and engineers with the aim of developing new ways to build and alter biological systems and cells. Biological cells can perform a vast array of activities driven by instructions, which are encoded by DNA. This DNA makes up the cells genome, which act as a blueprint for different types of cells and is composed of four complementary chemical building blocks called nucleotides (G, C, A and T) linked together in a sequence. The beauty of DNA is that these building blocks pair up specifically (G-C and A-T) thus the DNA template can be easily copied and replicated. The instructions encoded in DNA are translated specifically into an array of large molecules called proteins which act as the engines of the cell performing all the necessary functions for cells to live divide and grow e.g. the conversion of food sources like sugar into energy. Over the last 20 years advances in our ability to 'read' DNA has resulted in the complete genome sequences of a variety of living organisms including humans. These sequences encode the basic instruction parts for that specific organism. More recent advances in the chemical synthesis of DNA, has resulted in our increasing ability to 'write' DNA. Synthetic biology therefore aims to provide an engineering framework that allows researchers to design and write DNA tailored to specific applications such that these new synthetic DNA sequences can be placed in cells to perform specific human defined functions. One overarching aim at present is to develop a series of foundational techniques in synthetic biology such as assembling complex DNA components, characterising the instruction parts in detail and computer modelling of more complex DNA designs such that these can be applied to different applications. One overarching concept for synthetic biology is the development of standard DNA components that can used in an engineering 'design, build and test' cycle to create new biological systems and cells that display defined and predictable functions.

Many researchers, policy makes and national governments anticipate that synthetic biology will provide a range of benefits to society in different industrial sectors including human health; agriculture and food production; environmental protection and remediation; bioenergy and chemical. To accelerate the translation of synthetic biology technology to new applications we propose to establish a national UK Innovation and Knowledge Centre in synthetic biology with three main objectives:

(1) To act as an industrial translation engine which translates university and industry based research in synthetic biology into industrial process and products
(2) To be an effective vehicle for the support of small to medium sized UK companies including Start-ups in synthetic biology
(3) To actively engage in open dialogue with the public and other stakeholders focusing on the risks and benefits of synthetic biology technologies

The IKC aims to place the UK as one of the World's leaders in translating academic synthetic biology research into new products and process but under the framework of 'Responsible Innovation' where the public worth and potential risks of specific applications are considered before such applications are implemented or even reach the market. Such an approach will establish new sustainable synthetic biology industries in the UK, allow other non-UK companies to invest in the UK and develop a skilled workforce in synthetic biology all of which will ultimately lead to new economic growth.

Potential impact
A number of international bodies including the British Government, the United States Government, the EC and the OECD are predicting that synthetic biology will have a very significant impact on the economy, growth and jobs over the coming years. In a policy statement in 2012, Vince cable, the Business Secretary [Minister] stated that the "Government has identified synthetic biology as one of the three technologies important to growth over the next 20 years".

The aim of the proposed IKC is to perform the important function of academic and business integration by creating an Industrial Translation Engine. The objective is for the IKC to create an effective mechanism to bridge the gap between university-based research and industrial processes to create products and jobs, through industry, for the benefit of the UK economy. The UK has a strong academic science and engineering base. Our plan for the IKC is designed to support existing and new companies to grow the UK sector in line with the international economic predictions for synthetic biology.

The IKC will be industrially oriented. The executive management team who will run the IKC will comprise people with extensive industrial and commercial experience - typically in areas where synthetic biology is likely to have industrial impact. Our proposed CEO is Dr Paul Sharpe - someone with considerable senior management experience and translation expertise in the pharmaceutical industry. It is envisaged that the other senior members of the executive management team will have complimentary backgrounds (e.g. in industrial biotechnology and IT and software engineering). The IKC facility (SynbiCITE) will be located in new-build facilities at the new Imperial College innovation campus and industrial park, currently being built in West London. It will employ additional scientific and support staff. These facilities will house the executive management team and their commercial staff, and a group of dedicated staff scientists and technicians.

Since the IKC is funded through public money, we will seek to demonstrate substantial, positive academic, economic, environmental and societal impact. We will also develop the skills base in synthetic biology by educating a significant number of highly qualified staff. In the first year of the IKC, the objective is that SynbiCITE will become a nationally recognised centre with global reach, building towards critical mass. From the first year, significant number of projects will be passing through the industrial translation engine - some, producing prototypes for test and pilot production. These and others will have a large number of patents and associated IP - with a number of companies benefitting. Over the initial 5 years we expect the IKC to have significant impact in the following areas:

(i) New synthetic biology processes and products in industry (in existing and new companies)
(ii) An improved understanding of the ethical, legal and regulatory impact of synthetic biology - and an accepted framework for Responsible Innovation for emerging technologies
(iii) A significant number of new UK jobs generated
(iv) An enhanced UK skills base - academic and industrial - in synthetic biology
(v) A larger portfolio of successful SMEs and start-ups - generating substantial turnover
(vi) The UK recognised as one of the international leaders in synthetic biology (academic and industrial)
(vii) New environmentally friendly processes to develop "green products"
(viii) A positively engaged public, and wider stakeholder engagement
(ix) Increased industrial funding for synthetic biology

Ultimately the IKC will show its full impact through growing a significant income-generating industry for the benefit of the UK.